Developing Scalable High Voltage Low Power Motors (HVLP)

Project HVLP see's Electrified evolve their product offering which today is focused on low voltage (24 -- 144V) and create a product range operating up to 800V and 50kW. The motors will continue to be extremely compact, highly efficient and scalable, and critically be manufacturable on the existing automated low voltage manufacturing line.

Applications for the motors within off-highway equipment will include traction, hydraulic and ancillary drive whilst also working as part of a power take off system (PTO).